Coarticulation and tongue differentiation in children between three and thirteen years old

When children learn to speak, by the age of three years old they typically produce most vowels and consonants correctly. However many details, particularly those concerned with complex variations of speech sound production in words and sentences (or coarticulation), continue to develop during childhood. An example of coarticulation is the difference between two realisations of the consonant /s/, in the words "sea" and "saw", which arises from the influence of the following vowel. Understanding of coarticulatory processes and the constraints on them (for example the ability to differentiate between parts of the tongue, addressed in this project) is fundamental to our knowledge of the general processes of speech motor control. There are a number of applications of this knowledge, particularly for theories of child development, and also for assessment and treatment of speech disorders. Much remains unknown on the precise course of the development of tongue control during childhood. This project will investigate speech motor skills maturation, by collecting and analysing ultrasound imaging data on tongue position and shape in speech, in six age groups between 3 and 13 years old.

The study will provide data on lingual coarticulatory patterns with limits of variation acceptable for children and adolescents with non-disordered speech motor skills. Ultrasound tongue imaging is a safe and non-invasive technique, and it produces information about the shape of most of the midsagittal tongue contour, including the root of the tongue. The project will build on previous ESRC-funded studies carried out by the lead applicant, where productions of children, preadolescents and adults were compared, but age groups were not as tightly defined as in the proposed study. In the new project, we will focus on the subtle developmental changes which our previous research has suggested are likely to be found during childhood. The recording and analysis protocol has been refined in previous studies, and a method of comparing tongue curves was developed, which does not require head-to-transducer stabilisation, and thus enables us to analyse data from 3- and 5-year-olds. In the course of the project, this method will be validated, and will be available for future studies.

Based on the results of the study, we will propose a theoretical view on the role of tongue constraints in the development of coarticulation. The database collected in the project will be a resource for addressing further aspects of coarticulation development and other linguistic phonetic questions. The results will be disseminated at international and UK conferences and seminars, including a two-day international symposium on coarticulation development, which will be organised in Edinburgh during the project. The database of synchronised ultrasound and acoustic data will be made available to researchers, university students and non-academic professionals. Articles will be submitted for publication in international peer-reviewed journals, continuing a successful and influential thread of research. For engaging with potential participants, a research information day will be held at the onset of the project, to introduce children and their parents and carers to the experimental technique. At the end of the project, another research information day will be organised for the project participants, university students and professionals, to discuss the results of the project. The use of ultrasound scanners for imaging and interpreting tongue movements will be demonstrated, and potential applications to therapy and language teaching will be discussed. Two study days for speech and language therapists will be held throughout the project, as well as a clinically oriented workshop within the international symposium. The results will be disseminated via a dedicated website, electronic newsletters, and through publishing in professional journals and popular magazines read by the general public.

Potential impact
Who will benefit?
- undergraduate, postgraduate and PhD students in speech and language therapy, audiology, general linguistics, speech technology, and other disciplines related to speech and/or human anatomy
- speech and language therapists
- developmental psychologists
- language teachers

How will they benefit?
- University students will learn more about the typical development of speech motor control. The ultrasound and acoustic database will be demonstrated during research information days and at the international symposium, and students will be encouraged to use it for their research projects. Attending oral and poster sessions at the international symposium will also be beneficial for the students.
- Speech and language therapists (SLTs) will be able to use the data on typical articulatory variability as a baseline for assessment. The skills in using ultrasound for analysing speech will be useful for gaining more understanding about the benefits of using visual feedback of tongue movements, even where the technology is not yet available for implementing ultrasound in speech therapy practice.
- Developmental psychologists will further their understanding of how children acquire adult-like speech motor control, and of the limits of variation acceptable for children with non-disordered speech motor skills between 3 and 13 years old, with two-year intervals between age groups.
- It will be of benefit to language teachers to learn how articulatory information from ultrasound tongue images can be used in the school or university classroom for teaching foreign language phonetics and understanding the structure of the native language. A short film made during the project will be available for showing to language students in the classroom.

What will be done to ensure they benefit?
- During the project, we will host two research information days for the project participants, also targeted at university students, speech and language therapists, developmental psychologists and language teachers (see Pathways to Impact for more details). The days will also be open to the general public, and advertised in the speech and language therapist communities and at different universities.
- Two study days for SLTs will be organised at QMU during the project, in collaboration with other research projects currently running in the Clinical Audiology, Speech and Language Research Centre. Additionally, within the two-day international symposium organised at QMU (see Academic Beneficiaries for more details), a satellite workshop on application of ultrasound to clinical practice will be held for SLTs. The workshop will also be organised jointly with colleagues from the CASL Research Centre. During these events, members of the team will demonstrate the use of ultrasound to assess tongue control in children and adults. Results from the project will be presented, and practical ways of implementing our measures in the clinic will be discussed with the participants.
- A short film will be made about the project, summarising the results and outlining the benefits of the ultrasound technology for speech therapy and language teaching.
- The project mini-website will have a section written in a style accessible to the general public, summarising project aims and outcomes, as well as specific benefits of the ultrasound technology to potential users.
- The outputs of the project will be communicated by publishing in professional magazines (e.g. the Bulletin of the Royal College of Speech and Language Therapists) and newsletters, special newspapers, and popular magazines read by the general public. As in the past, the Press Office at QMU will provide assistance in contacts with the media.